AQurate: Next Generation Spectroscopy Module

Aquark Technologies is a cutting-edge start-up in quantum technologies that promises to radically enhance our ability to sense, measure and compute on a mass-market scale. Aquark aims to create a break-through system to capture, manipulate, and exploit the quantum characteristics of atoms by way of a low-cost, matchbox-sized, low-power module based on ultra-cold atoms which employs a novel geometry that enables the cooling and manipulation of atoms without the need for a magnetic field. Using cold atoms as a basis for sensing, measuring, and computing enables an exponential and instantaneous increase in performance when compared with the current state of the art.

A foundational capability within not only quantum technologies for sensing and timing, but many laser applications more widely, is the use of narrow linewidth, wavelength stabilised lasers, as these are the method by which clouds of ultra-cold atoms are formed, prepared, and measured. Part of this stabilisation process involves a system that allows for the comparison of the real-time laser wavelength against the atomic features of importance within the same atoms that form the heart of the quantum sensor. This functionality has been modularised, miniaturised and developed into a proof of principle component -- AQurate.

AQurate sees Aquark partnering with another world leader, NKT Photonics, to develop a spectroscopy module that facilitates the application of existing and future NKT products to far broader markets and applications. In parallel, this work will also form part of the accelerated development of miniaturised and ruggedised cold matter systems, as the AQurate module constitutes one of the key miniaturisation pathways on the way towards bringing quantum sensing out of the lab and into everyday use.